QuantoSniff: A Next Generation Cyber Defence using Quantum-Safe Cryptography

QuantoSniff cryptography is a novel cryptographic approach that can effectively withstand attacks from quantum computers. With the advancement of quantum computing technology, conventional cryptographic systems are increasingly susceptible to attacks. As quantum computing technology progresses, there will be an increasing need for quantum-resistant cryptographic solutions. This is due to the ability of quantum computers to rapidly solve mathematical problems that are either challenging or impossible for classical computers.

To achieve a next-generation cyber defence using quantum-safe cryptography, it is imperative to introduce cryptographic systems that can resist attacks from classical and quantum computers. This would necessitate the development of innovative cryptographic algorithms that can provide the same level of security as traditional cryptographic algorithms while being immune to attacks from quantum computers.

As a part of our ongoing commitment to strengthening cybersecurity resilience, we introduce "QuantoSniff" - a secure platform designed to facilitate and deliver quantum-safe cryptography.

Our approach is a sophisticated method that leverages quantum mechanical properties to ensure secure communication. One of its most promising techniques is known as quantum key distribution (QKD), which employs quantum mechanics principles to distribute encryption keys securely. This process entails developing and integrating new cryptographic algorithms while upgrading existing cryptographic systems.